Innovative Computational Electromagnetics & Novel Integration Technologies (ICE NITE)

The Integrated Computational Electromangetics & Novel Integration Technologies (ICE NITE) programme intends to find improved means, from an electromagnetic resilience point of view, for integrating systems into aircraft or other platforms (such as cars or trains), over the currently used un-organised bundles of cables tied into looms.
A structured cable alternative would offer many advantages, including much improved modellability using computational electromagnetic methods. At present it is not possible to know where particular cables are in a bundle, and indeed, their positions are not fixed along a cable loom length. Improved certainty about locations would enable better targeted shielding, and better predictability of EM coupling levels which in turn should lead to lower margins, lower equipment qualification levels with resultant lower cost. Furthermore, this will engender reductions in volume and mass, enabling fuel savings or increased endurance/payloads.